University of Bath and Quick Release (Automotive) Limited

To deliver methodology that will introduce a step-change in the way change is managed across the supply chain and assembly processes to optimise product data management.